Meta-Learning for Natural-Language-Informed Reinforcement Learning

Reinforcement learning (RL) holds large promises as a paradigm for solving a broad range of problems, but for the agents developed to be applicable in real life settings, they need to interact with real live environments. One prominent feature of real life environments is natural language. Natural Language Processing (NLP) and reinforcement learning are both paradigms known for low sample efficiency, leading to large amounts of training data and computations being needed to train state of the art models. In this project, we will investigate meta-learning as a way to learn language-conditioned RL agents in more sample efficient ways. Many language-conditioned RL challenges are effectively instantiations on multi-task RL, where the task distribution is the set of possible language inputs (e.g. instructions or environment descriptions). Using the framing, we will combining multi-task and meta RL to solve language-conditioned RL tasks quickly and to also learn to adapt to novel tasks quickly.